UKDP: Integrated DEmentiA research environment (IDEA)

The UK Dementias Platform (UKDP) is a radically new approach to dementias research. It brings together data from around 2,000,000 study participants from 22 cohorts to try and discover the causes of dementia and to find out ways of slowing it down. The platform has been funded to the level of £12M.

In this proposal we want to improve UK infrastructure for dementia research so that the most can be made of the opportunity provided by UKDP. We wan to improve the infrastructure by buying important pieces of equipment that will put the UK at the forefront of dementia research worldwide and by establishing networks of scientists who will work together to make best use of the equipment.
The three themes of the proposal are imaging, informatics and stem cells.

For imaging we want to establish a network of PET/MR scanning facilities across the UK so that the molecular processes going on inside the brain that cause dementia can be studied.

For informatics we want to be bring together bas many different types of data as possible and make it easy as possible for scientists to use them

For stem cells we want to take cells form adults with and without dementia to find out how cells change as the dementias process begins and progresses.

We believe these proposals will raise standards, reduce costs, and deliver innovative and coordinated research, making the UK an internationally unique place to study dementia.

Technical abstract
Our objective is to achieve a step-change in UK dementia research capacity through establishing national networks of existing and emerging centres of excellence in imaging, informatics and cell-biology.

The UK Dementias Platform (UKDP) is a radically new approach to dementias research, providing a highly efficient and cost-effective translational pipeline from discovery through to early phase trials. UKDP will create closer synergy between epidemiology and experimental medicine with the re-purposing of epidemiologic cohorts for trials readiness. The size and depth of phenotyping available to UKDP will deliver a step-change in the complexity and granularity of dementia related hypothesis testing and accelerate compound development.

Proposed here is an infrastructure of investment and collaboration. Underpinning UKDP is a critical mass of researchers and resources that will work together to encourage, facilitate, and develop a fully integrated dementia dedicated UK research environment. This will raise standards, reduce costs, and deliver innovative and coordinated research, to make the UK an internationally unique research environment. Through its partnership with major academic centres and industry, UKDP is well positioned to achieve this goal.

Building on the recent MRC investment in UKDP, we propose here to renew and extend the UKDP integrative research environment with an advanced molecular imaging network strategically located to exploit UKDP cohorts. Also proposed is an integrated informatics environment to facilitate the location of and access to both data and bio-samples. The third proposal is for a stem-cells network to promote the use of this important and emerging technology. Each of these elements adds value to existing infrastructure investments and fills significant gaps in the UK research landscape.

Potential impact
The current proposal in in support of the UKDP and will become part of the the UKDP impact strategy.

In summary, the UKDP strategy to deliver pact is to develop networks of partnership to actively consult engage the UK academic community in relation to dementia research focussing on the direction,
technologies and collaborations of the UKDP and the wider UK national infrastructure.

Our aim is to:
1) promote the best possible science
2) create momentum in dementias research by being inclusive of, and synergistic with, other initiatives.

Partnership discussions with industry are already underway with exchanges of ides, interests and needs between academic and industry stakeholders. Industry have identified their need for access to conversion (early MVI to dementia cohorts and for experimental medicine studies to conform to regulatory requirements.

We remain committed to raising the profile of contemporary debate about dementia and its treatment. We wish to encourage a culture of commitment to solving this problem. By increasing awareness at all levels of society we intend to leverage resources for the platform and for dementia research in general, to increase awareness of the need for earlier interventions and better targeted treatment in general by health service providers and the public alike.

Engagement with the general public and with patients and carers is a very important part of our mission. This serves not only to communicate our research findings and their relevance but also to address such issues as stigma in society and the research culture in the NHS in relation to dementia and older people. In addition to using the platform web-site to communicate to the general public, we will also liaise with charities and advocate groups such as Age UK and the Alzheimer's Society to promote our work and findings and to engage them in shaping the work programme.

In addition we will have a dedicated free-phone number available 6 days a week and a communications officer at 50% FTE over 5 years whose responsibility is to develop and implement a communications and public engagement strategy.